Hecke algebras and self-injective algebras: varieties of modules and applications

Representation theory studies how collections of linear transformations act on vector spaces, in other words it studies symmetries and related structures. When the linear transformations are invertible they represent a group, and this models symmetry. Algebras are more general, they also model processes which cannot be reversed. An example for such model is a linear transformation whose iteration eventually maps everything to zero. Another example comes from taking derivatives of functions- if x^2 is differentiated three times one gets zero. Hecke algebras belong to the larger class of cellular algebras which occur in many situations, such as in theoretical physics. One wants to have a mathematical model of phase transition; for example, water is very different from ice, although they have the same molecules. How can one understand this? Such processes are a motivation to study cellular algebras, but apart from this, they are very interesting mathematical objects. This project aims to investigate large-scale behaviour in the representation theory of Hecke algebras and related algebras.